Experiments with highly-excited Rydberg atoms: applications in fundamental physics

The candidate will undertake an experimental and theoretical project on Rydberg atoms. The aim is to exploit the strong interactions between Rydberg atoms to enable new physics in the areas of quantum optics, and non-linear dynamics.

The experimental part of the project involves the use of ultra-stable lasers first to excite atoms into Rydberg states and then to probe the excitation either directly or via the coherence between the ground and Rydberg states. The experiments will be performed on thermal atomic ensembles at temperatures close to room temperature, and atoms prepared using laser cooling.

The theoretical part of the project will involve building computer models of the underlying physics. Models both of the atomic interactions and of the laser driven dynamics.

The potential applications of the project include: gaining a deeper understanding of problems in complex systems such as tipping points, limit cycles and synchronisation; and the application of Rydbergs atom to sensing both of narrowband microwave and terahertz fields and also thermal radiation.